Flexible Thermographic Borescope with Pyroelectric detection

Flexible Thermographic Borescope with Pyroelectric Detection to allow inspection of components in difficult to

reach or hazardous areas.

The Flexible Thermographic Borescope with Pyroelectric Detection project will undertake the miniaturisation of

the non-destructive evaluation (NDE) technique 'active thermography' with the development of a pyroelectric

detector using nanomanufacturing techniques that interfaces directly with a bundle of around 300

polycrystalline optical fibres. The optical fibres are optimised for mid IR in the 5-14µm range, ideal for

thermography inspection techniques. The thermographic borescope will be flexible and steerable allowing

inspection of components in difficult to reach or hazardous areas, potentially increasing the service life of

equipment and ensuring testing personnel's safety.